Mother of Stars: Arabian visions of the Milky Way

In this project, we will create a public engagement program for school pupils of Arab/Muslim descent that centers on the Arabic names and origin stories of the Milky Way Galaxy. Students of Arab or Muslim descent are still underrepresented in science, technology, engineering, and maths (STEM) fields. This is especially true in physics and astronomy. The Arabic part of the multicultural mythology of the Milky Way is poorly known, both by astronomers and by the public, and is the focus of an ongoing research project in our group.
With this Spark award, we will translate our findings into a public engagement program that we will develop together with Arab/Muslim communities in order to celebrate the often sidelined work of Islamicate astronomers. In doing so, we will place their achievements within the context of Arabic and Muslim history, religion, and culture, as well as the history of astronomy (which is still biased towards the achievements of so-called Western cultures). To start with, we will focus on communities in London and Cambridge in order to create public engagement kits that can then be used by Arab and Muslim communities across the country.
To reach pupils with a wide range of interests, we will draw on Islamicate astronomy’s cross between science, art, and poetry to create hands-on activities that involve observations of the night sky, crafting, making artworks, or writing poetry, all centered on the various Arabic names and descriptions of the Milky Way and other aspects of the night sky.
After designing and testing our public engagement activities with local organizations in London and Cambridge, we will prepare standardized activity kits that we will share openly with Arab/Muslim organizations throughout the country. We have already made contact with one such organization, the New Crescent Society.
Through the public engagement activities and the activity kits we will create through this project, we hope to foster a long-term interest in astronomy in the communities we approach. We also hope to foster a sense of inclusion in our target audience by having these activities be developed and presented by Ms. Rahma Alfarsy, an STFC-funded PhD student at our department, the person in our group researching the Arabic history of the Milky Way, and a member of the under-represented community we are targeting.
The Institute of Cosmology and Gravitation (ICG) at the University of Portsmouth has a long history of successfully working with under-represented groups to raise their interest in physics and astronomy. Examples include working with the visually impaired community nationally and with disadvantaged school pupils throughout Portsmouth.